Photocatalytic molecular editing using novel phosphorus photocatalysts

Project Summary
Over the last decade, photoredox catalysis has come to the forefront of modern organic synthesis, providing a powerful platform upon which to build molecular complexity via previously elusive bond disconnections. The mild reaction conditions, broad functional group tolerance, and ability to interface with other activation modes (e.g., transition metal and biocatalysis) has been transformative around the late-stage modification of complex and biologically active compounds. However, the breadth of transformations that can be accomplished using this catalytic manifold, especially within the field of molecular editing, is only just beginning to be realized. Indeed, despite recent seminal approaches from Levin, Dong, and Sarpong, there remains a lack of general strategies for enabling such transformations. Therefore, the development of new photocatalysts that can 'switch on' novel molecular editing reactivity would be potentially transformative for the streamlined development of new therapeutic agents.
Polypyridyl complexes of iridium and ruthenium are among the most widely used photocatalysts due to their long-lived excited states and tuneable redox properties. However, despite their broad application, both iridium and ruthenium metal are rare, expensive, and difficult to recycle. Moreover, the high-energy blue light required for their activation can lead to deleterious side reactions, as well as reduced scalability. In fact, blue light has been found to only penetrate 2mm into reaction vessels, significantly reducing reaction efficiency. On the other hand, red light-mediated transformations (600-700 nm) have less off-target absorption, fewer health issues, and far greater depth penetration into solutions. Despite these advantages, the scope of red light-mediated reactions remains extremely limited, principally due to the lack of suitable transition metal or organic photocatalyst structures.
While main group elements (P, S, Si, As etc) have enjoyed significant attention in the field of electronic materials, very few reports exist of such elements being exploited for organic redox transformations - despite their favourable properties: low cost, earth abundance, variable oxidation states, and red light absorption. While metal-based porphyrins (Al, Zn etc.) have a long history of photophysical applications, main group-based porphyrins (e.g. P and Si) have received comparatively less attention. Interestingly, P(V)-centred porphyrins are extremely electron deficiency, leading to both unusually high oxidation and low reduction potentials. This translates to highly oxidising excited states, significantly greater than traditional Ir- and Ru-photocatalysts. This reactivity will enable us to access new radical intermediates that can be exploited in a wealth of unexplored molecular editing and C-H functionalization reactions, including nitrogen atom insertion and remote 1,5-carbonyl functionalization. Based on this, our aim is to develop a suite of novel red-light P(V) photocatalysts that exploit the reactivity of main group elements towards single-electron transfer pathways.